Shedding New Light on AgrochemicalsExploration of Nanoparticles as Delivery Vehicles for Enhancing Translaminar Movement.

Nanoparticulate carriers have great potential to provide targeted agrochemical delivery and dose reduction while transforming agriculture into a more sustainable environment. In partnership with Syngenta and NPL, this project will explore the application of cutting-edge photonic techniques to provide new insight into how nanoparticle carriers interact with plants at the cellular scale to enhance the delivery of active ingredients.
Current projections predict the world's population will have increased by 25% in 2050 reaching 9.7 billion1 people. Meanwhile arable land is being lost at an alarming rate - a 2015 study revealed around 33% of the world's arable land had been lost between 1975 - 20152. What this means is that there will be significantly more mouths to feed from substantially less land. Given that global food production is already being stretched to its limits, major technological developments in agriculture are needed to meet future demands.